Piezo Charger Proof of Market

Piezoelectricity is a growing area of energy generation within micro-electronics, where
electricity is generated at no cost from stress, strain, movement and vibrations. The market for
piezoelectric devices is highly diverse but traditionally, target applications have relatively
high power consumption, and piezoelectric devices have only been able to produce small
power outputs which have limited their potential.
However, as technology advances many applications now require far less power to operate,
thus making piezoelectricity a feasible method of powering micro-scale electronics or LEDs
etc. Combined with the stronger focus of industry to create energy efficient and ecosustainable
products that consume/use less power this is resulting in a paradigm shift allowing
piezoelectric technology to become a far more valuable solution in the coming years.
Traditional piezoelectric devices use a Lead zirconate titanate composite material (PZT) to
generate energy which is smooth and flat. Electricity is created when mechanical oscillations
(i.e. small crystals rubbing together) occur during vibrational movement - the power of which
is dependent on its size and structure for a given application. However one of the
disadvantages of using PZT in its traditional form is that the output power is typically
relatively low.